How the Vaccinia virus protein C6, inhibits IFN-gamma signalling

Theme: World-Class Underpinning Bioscience

The Vaccinia virus protein C6 has been shown to inhibit the induction of IFN-gamma, a critical cytokine of the immune response. This project would sort to understand the molecular mechanism by which C6 can inhibit this pathway, both improving our understanding of virus/host interactions and fundamental cell biology processes.

ENWW:
- Project has the potential to utilise high throughput proteomics/genomics though which I can apply bioinformatics analysis to better understand the changes in gene expression/ virus host interactions during virus infection.